Green leaf lipid extract as a natural emulsifier in reduced-fat chocolate

Around 50% of the calories in chocolate are contributed by fat. The amount of fat controls the viscosity of liquid chocolate in processing. Reduction of fat to improve the nutritional profile of chocolate leads to undesirable increase in viscosity and processing difficulties. Traditionally chocolate fluidity can be improved by addition of emulsifiers such as PGPR (polyglycerol polyricinoleate or E476). At the same time consumers increasingly prefer foods with 'clean' or 'natural' labels making ingredients such as PGPR less attractive. The overall aim of this PhD research is to reduce fat in chocolate with natural emulsifiers from green leaf materials.